DYNamic Management of Aircraft Configuration and Route Structures

The DYN-MARS project aims to minimise the environmental footprint of flights during climb, descent and approach through novel avionic functions and improved arrival routes and procedures. It enables, for the first time, a complete holistic solution that combines airborne with Air Traffic Management (ATM) improvements connected by enhanced communication capabilities. DYN-MARS builds on previous SESAR work through the development of the permanent resume trajectory function, the concept of dynamic deployment of arrival route structures, the DYNCAT project’s Flight Management System (FMS) energy management function and new air–ground data exchanges in order to enable the visibility of the flight plan at both ends. The DYN-MARS solution will consist of both an enhanced FMS for aircraft and new airspace management techniques for Air Traffic Control (ATC). This solution opens the path for more environmentally friendly routing of aircraft in the terminal manoeuvring area whilst maintaining today’s safety level. Based on the uplink of dynamically assigned routes and other information, DYN-MARS aims to allow pilots to better plan their optimum vertical and speed profile in descent and approach while maintaining the required runway throughput. Downlink of the FMS computed trajectory allows for further improvement in the trajectory optimisation process between the aircraft and ATC. Increased flexibility in ATM will make it possible accommodate these optimised flight profiles. DYN-MARS will conduct 5 different exercises to validate its solution from both avionics and ATM points of view with related human performance aspects. DYN-MARS includes relevant aspects of air traffic management with new aircraft flight procedures to sustainably reduce the environmental impact of aviation (CO2, fuel burn and the noise exposure of communities) whilst supporting the demand for high airport capacity and without compromising safety standards.